PECVD for LEO

Space Forge is an in-space manufacturing company, transforming the return from space to enable revolutionary products for the benefit of humanity.

We intend to harness the unique environment of low Earth orbit (LEO), namely ultra-high low impurity vacuum, low external temperatures and high quality microgravity to manufacture and return new and better materials than can be made terrestrially.

Our primary manufacturing focus will be on plasma-enhanced chemical vapour deposition (PECVD) of ultra-high quality compound semiconductor base materials for the electronics industry. No such commercial capability exists in the UK, in-space or terrestrially, and is a significant sovereign supply chain gap that Space Forge will fill.

PECVD for LEO is a feasibility project that specifically looks at the optimisation and energy efficiency of our manufacturing tooling and processes in a way that is tailored to help scale-up the manufacture of semiconductor crystals within the confines of satellite payloads.